An affordable AI-enabled glucose management system for diabetes

Considering only very few people with Type 1 Diabetes (T1D) can afford the expense of Continuous Glucose Monitoring (CGM) for daily inspecting their real-time Blood Glucose (BG) level, this project aims at predicting the continuous real-time BG level based on sparse inexpensive Self-Monitored Blood Glucose (SMBG) samples (e.g., Finger Stick Blood Test, FSBT) through Deep Learning (DL), Deep Reinforcement Learning (DRL), etc.